Modelling of texture evolution during production of high strength 6xxx aluminium alloys

Interested in the study of the thermomechanical processing of aluminium with the aim of the project being to establish links between texture of materials using physic based models and numerical methods